The University of York and JC Chapman Limited

To develop an 'open rules platform' that enables any community of users (eg UK banks) to easily develop, exchange and implement rules to validate the quality of data